Advanced analytical techniques for intensive care big data

The Intensive Care Unit (ICU) is characterised by state-of-the-art multimodality monitoring. Huge amounts of data are available to the clinician but the data is so complex that it cannot be fully appreciated and much information is discarded in practice. My project aims to develop novel and contemporary statistical and machine learning tools to derive a set of physiologically relevant features of the ICU data and perform online characterisation of a patient's state. The project also aims to deliver a range of software with a view to providing the clinician with a more precise and informed summary of the patient's clinical trajectory and therefore enabling improved clinical care.